Phronesis and the Medical Community

This study explores how doctors across their professional careers utilise moral resources to navigate the complex world of healthcare in an era of markets and user choice. The dual aims are first to understand the nature of phronesis (practical wisdom) transmission, interpretation and enactment by doctors through medical education and into practice and second to develop an arts based methodology to reliably frame phronesis in the institutions that participate in the study and that can be used in the study of phronesis in other professions (e.g. teachers and lawyers).

To date little research has explored the ways in which phronesis is cultivated over a period of time within one professional community. There is an absence of research with medical professionals to explore how they have accumulated and enacted phronesis within their daily practice. Questions have rarely been asked as to how professionals are equipped morally (or otherwise) to navigate a chaotic world of practice rife with competing demands and relationships. To date, many researchers within medicine have made the case for a reorientation towards phronesis in medical education, but little has been undertaken to explore what that might look like.

Existing studies have tended to capture practical wisdom within one snapshot, within one organisation or by following one practitioner. In this study three communities of doctors over three time periods will be studied: beginning of formal medical study; on placement at the end of formal study; and established medical professionals with 5 years plus qualified experience. This design will offer an opportunity to see how phronesis develops over time whilst enabling a varied discussion about how moral resources are accessed and what the role of formal education is in equipping practitioners for the messy realities of practice.

By exploring how doctors at different points in their careers have access to or draw upon moral resources, we are interested to see how they make 'good' decisions for the patient at hand; balancing care, compassion, quality, resources, capacity, medical outcomes and the wider well-being of the community. The participants will be involved in creatively shaping an original 'soap opera' style series of video clips that will connect to an existing virtual community of health and social care practitioners, patients and the public. The purpose is to engage them in providing an artistic interpretation through which they see the issues of phronesis in their practice arena. The soap opera and the way it links to the community will be debated with a broad audience of academics, practitioners, patients and policy makers and others with an interest in the field. Through this process we expect to be informed and challenged e.g. about our approach, the teaching of ethics, public engagement and public trust.

The video series will be available through the AHRC website and other mediums such as DVD and YouTube. A report, journal and conference papers will become a resource for Connected Communities researchers, medical education practitioners, wider academia and health and social care communities to utilise. The video series will offer an innovative, edgy complement to the many text based recommendations that have emanated from scandal enquiry reports and social science based studies to date.

New understandings of the cultivation of phronesis in medical communities and its role in rebuilding public trust in the light of many scandals will be of interest to healthcare researchers, educators, practitioners and policymakers. Specific value to the AHRC Connected Community programme through the arts based methodology is expected. The project aims to deliver a return on the AHRC's investment by impacting on the medical and professional education of doctors as a community, building stronger links between the medical community and the public and rebuilding public confidence in the medical profession.

Potential impact
The main impacts will be to increase the effectiveness of health services and enhancing health and well being all within the time-frame of the research. The methodology developed will be applicable to other sectors such as care, education, law and business and therefore the research promises much wider economic benefit and competitiveness for the UK. Immediate beneficiaries include:

1. Patients - by a refocusing of clinical care on the 'good action' and the practise of professional virtues within the context of the patient at hand. Francis (2013) makes a direct link between healthcare professionals' values and patient care. Although both the GMC (2013) and Francis (2013) emphasise the importance to patient care and safety of virtues in good professional practice neither highlight the means of how to achieve phronesis and virtuous professional practice. This project will contribute to the means in order to achieve these re-stated aims and benefit patients in the process.

2. General Public - virtually all citizens of the UK receive care from doctors in the NHS and have an interest in being treated with dignity and receiving good care, which are inextricably linked with phronesis and good professional values (Good Medical Practice GMC 2013).

3. Medical Students and Doctors - by improved facilitation of the accumulation of practical ethical wisdom and appropriate guidance to develop professional values based on situational virtue. Study participants will have the scope to reflect and upon and discuss their clinical actions, implications and alternative ways of acting in a safe environment. In addition, greater patient satisfaction and outcomes which will lead to greater job satisfaction for clinicians and reduce stress levels (Corley 2001). There is evidence that doctors become psychologically compromised (Shale 2012) when the right course of action is unclear or where there are competing ethical demands and the pathway of the virtuous or good doctor is not clear.

4. Allied health care professionals - doctors acting as good role models as members of multi-disciplinary teams (typical in the provision of secondary care) will improve interaction and influence the allied health contingent within the membership. Also educational tools and good doctor role models will create the opportunity for any interacting health care professional to acquire their own practical wisdom as they emulate and copy medics in the team (Hilli et al 2013).

5. NHS - many current complaints are focused on poor or non-virtuous attitudes of staff towards patients (Health Service Ombudsman 2011). Doctors and medical students realigning their professional values to focus on virtues will improve patient experience, safety and care within the NHS. It is generally acknowledged that better care leads to better clinical outcomes and improved patient experiences (Health Service Ombudsman 2011). As a result the NHS will produce better patient outcomes and will receive fewer complaints which in turn will lead to better financial performance.
6. Medical Schools and Health Education England - by improving education of medical ethics and professional values. This would enable medical educators to be better able to meet the objectives of the requirements of the medical regulators, government and the DOH. In particular, the requirements of the GMC in 'Tomorrows Doctors', MLCF and post-graduate medical curricula will have new methods to meet the demands and definitions of good medical practice.

7. Other professional groups - this research will offer transferable learning to other equally affected sectors, particularly social care because some of the information produced and insights gained will be applicable to other professional environments and groups. This is particularly timely given the crises in public confidence about the professional values and lack of virtuous practice in banking, the media, social care, the police, etc.